Efficacy and Mechanisms of Nature-Based Interventions (NBI) for Posttraumatic Stress Disorder.

Poor mental wellbeing impacts personal lives, family relationships, the social and financial economy and contributes to premature morbidity and mortality. Nature-based interventions (NBIs) have the potential to promote wellbeing and to reduce social cost. The Governments 25 Year Environment Plan published in 2018 (DEFRA, 2018) sets out six important objectives. One of these is to connect people with the environment to improve health and wellbeing by considering how environmental therapies could be delivered through mental health services (p. 73). However, despite enthusiasm for NBIs, there is a lack of robust experimental work that establishes the efficacy of NBIs to improve
mental health. My PhD research will be conducted independently of, but nested within, a fully powered randomised controlled trial (RCT) of a NBI for people with posttraumatic stress disorder (PTSD), guaranteeing the feasibility and
ecological validity of the research. PTSD is a debilitating condition that disproportionally effects military and emergency service personnel (ESP) who are underserved by existing treatments creating the need for alternative approaches.
The RCT, taking place during 2024-2027, will provide a robust experimental test of the efficacy of a 30 hour long nature based angling intervention (x22) to improve the mental health of veterans and ESPs with PTSD. My PhD research will
address important additional research questions related to understanding how the NBI works to drive reductions in symptoms. I will identify and evaluate the within person changes that occur during the intervention itself and how these
relate to the longer-term outcomes of the intervention. My objectives are:
1. To understand the active elements of the NBI that are associated with within-intervention changes in mood and
physiological responses.
2. To understand the relationship of changes in mood and physiological responses that occur during the intervention to
primary outcomes assessed at follow up.
3. To understand if these changes and benefit occur equally across different gender, minority, and service personnel groups.

Study One: I will develop and psychometrically analyse a questionnaire measure to capture the hypothesised active
elements of the intervention. These are a) attention restoration from exposure to a natural environment b) building selfefficacy
and self-esteem from learning a recreational activity c) deriving peer support from co-participants during the
intervention. I will analyse the relationship of participant reports of active intervention elements to within participant
changes in mood, physiological responses and hypervigilance assessed via a mobile eye tracker.
Study Two: I will examine the relationship of changes in mood, physiological arousal and hypervigilance during the
intervention to the within participant changes in the primary outcome measures (e.g. PTSD) used in the RCT.
Study Three: I will examine moderation of NBI effects by sociodemographic groups (e.g. gender, ethnicity) and type of ESP. I
will collect data in person from participants at the start and end of the 30-hour long intervention. Study two and three will
include outcome data from the RCT made accessible to me in anonymised form. Advanced statistical skills will be employed
including psychometric analysis, factor analysis, moderated mediation and path analysis.
The research will provide important information about the processes that explain how NBIs operate to improve PTSD. This
will contribute new knowledge about NBI design and development that will contribute to policy.I will gain important
additional research experience via a) working alongside and learning about the conduct of a large RCT b) undertaking a
placement at the CIC providing the NBI and receiving training in in person data collection c) undertaking a placement at the
local hospital trust Research and Development Section to gain wider experience of health research procedures.